Grwp Llandrill Menai and Welsh Slate Limited

To increase the productivity of producing slate, by developing an in-house capability to design, develop and manufacture automated splitting, holing and sawing machines, reduce energy and waste.